Intelligent Medical Case Storage and Analytics Platform for Healthcare Training

"It is likely that most people will experience at least one diagnostic error in their lifetime, sometimes with devastating consequences" (Institute of Medicine, 2015), with UK-based studies indicate estimating that 1 in 10 patients admitted to hospital suffer harm (Vincent et al., 2001).

Unnecessary tests and treatments have been reported to cost the NHS £2.3 billion and directly linked to training, as the Academy of Medical Royal Colleges commented: "_Deciding how and when to use these resources are clinical questions that can only be answered by those with sufficient training and experience"_ (AoMRC, 2014). At the same time, in 2018/2019, the NHS paid a total of £2.4 billion in clinical negligence payments to cover patient damages and legal costs (NHS Resolution, 2019).

In the UK, there is an urgent need for medical training beyond the traditional "see one, do one, teach one" model (Rodriguez-Paz et al., 2009), while globally there is an increasing shortage of skilled healthcare workers, particularly in resource-poor settings (WHO, 2013).

Artificial intelligence (AI), defined as computer systems performing tasks without receiving instructions directly from humans, has the potential to revolutionise both healthcare and education (AoMRC, 2019). Similarly to the "virtual doctor" that provides users (patients) with remote diagnosis/advice, a virtual AI system that support users (students and practitioners) by providing feedback on their clinical patient interactions, for example communication, interpersonal, and diagnostic reasoning skills, could revolutionise training.

AiPatient is a Manchester-based start-up founded in 2018 by Scott Martin, a qualified doctor and entrepreneur, winner of AIMed Europe Dragon's Den 2018 and the Manchester Enterprise Centre Official's Venture Further Award. Our mission is to improve the quality, accessibility, and affordability of medical education worldwide. With funding, we will develop and test the feasibility of an Intelligent Medical Case Storage and Analytics Platform for Healthcare Training, enabling students to share and receive feedback remotely. Our aim is to improve communication skills and reduce misdiagnosis and other medical errors; thus, improving patient satisfaction, care, and reducing avoidable NHS costs.

With a team composed predominantly of University of Manchester graduates, AiPatient are building on University alumnus Alan Turing's legacy as the "Father of AI", ensuring the UK remains world leading in this field.